The University of Nottingham and Isogenica Limited

To develop an innovative, proprietary bioinformatics tool, based on sophisticated machine learning principles, to identify high quality antibodies for human therapeutics applications more efficiently.